Resisting the development of precarity: An inventive workers' inquiry of algorithmic management technology's makers and users

Resisting the development of precarity: An inventive workers' inquiry of algorithmic management technology's makers and users